Stochastic modelling of intra-cellular bacterial infections

This project will support an existing collaborative relationship between Dstl and University of Leeds. The aim of the collaboration is to develop mechanistic mathematical models and computational tools that can be used to support experimentalists in the development of medical countermeasures to treat the diseases that may potentially be caused by biological warfare agents.

The aim of this PhD studentship is to make use of experimental work, mathematical models and statistical methods to characterise and better understand FT infection after bacterial escape from the lung. The specific objectives of the project are:

1. Understand disease progression
2. Understand the role of cytokines in the progression of disease; 3. Understand the role of macrophages and neutrophils in the progression of disease, and 4. Develop a mathematical model that includes cytokines, macrophages and neutrophils

The underlying challenge is to develop a quantitative approach to within-host infectious disease progression that (i) integrates a wide range of biological and immunological data, and (ii) increases our understanding of the mechanisms at molecular, cellular and population levels that are exploited by bacteria to avoid alerting the innate or the adaptive immune system.

This work supports the "three R" objectives shared by government, industry and academia: the reduction, refinement and replacement of animals in experimentation, by seeking mathematical and computational approaches as an adjunct or alternative to animal experiments.